Large-scale printed sensors for Security, Healthcare and Smart Home control

The safety of users in the built environment is difficult to ensure in crowded, hazardous or isolated spaces. Bare Conductive (BC) seeks to develop a sensing product that can monitor and recognise human behaviour for the prediction and prevention of danger to human life, focusing specifically on private spaces that can present significant risk to vulnerable or elderly people living independently. Of the 10 million over 65s living in the UK, one third suffer a fall annually, accounting for over 4 million bed days and at a healthcare cost of £2 billion a year. Through long term passive monitoring of user behaviour, this project has the potential to pre-empt and alert carers to endangering behaviour, without encroaching on personal privacy of users. BC will use its existing large scale printed capacitive proximity sensor technologies to create a fall detecting product for elderly individuals and carers, which can be retrofitted to the built environment to discreetly monitor individual presence, location and movement over time to pre-empt and detect a fall event. The product will combine large, thin printed sensor pads printed on paper or plastic combined with high resolution sensor hardware, creating a thin, low cost, high resolution product with the potential for discreet installation. The primary economic impacts of the project will be a cost savings due to the reduction of incidence of falls in the home or other care situations, BC revenue growth and revenue growth of UK based subcontractors.